This Pussy Bites Back: An Exploration of Female Fury in Screen Horror to Create New Feminist Live Art Practices

This practice research PhD seeks to produce a new form of interdisciplinary, feminist Live Art that actualises and interrogates female fury provoked by #MeToo experiences (Savigny 2018; Boyle 2019; Traister 2019; Rudakoff 2021). This will be achieved through knitting together: techniques from both commercial and arthouse, Anglo-American, female-led horror films; germinal feminist texts that place emphasis on embodied emotion (Cixous 1976; Lorde 1997; Ahmed 2014); explorations of rage within Live Art practices.